Funding for the International Space Innovation Centre (ISIC) at Harwell

Thiis project is for the joint funding by TSB and STFC of the ISIC Innovation Scheme. The aim is to privide small amounts of funding to a wide range of projects that make innovative use of space-related facilities either on collaborative projects or in workships using ISIC's Application Innovation Centre.